Kingston University Higher Education Corporation and Selectamark Security Systems PLC

To develop a strategic marketing capability that will delivery customer-focused product innovation, integrated design functionality across international markets and consistent brand-led communications.